Many-body theory of positron interactions with atoms, molecules and clusters: high-precision calculations and continuum processes.

Many-body theory of positron interactions with atoms, molecules and clusters: high-precision calculations and continuum processes.